CyberStone: Collaborative Secure IOT Gateway

Public description
Objective

CyberStone will develop a secure, intelligent, collaborative IOT gateway to address the IOT cyber security challenge. Its key components are

Secure: the gateway will embody security best practice. This encompasses secure boot, secure storage, software component attestation, network segmentation, managed IOT updates, remote management of router capabilities, roots of trust and secure device and user identities.
Intelligent: CyberStone will by dynamic. Using secure edge based processing it will analyse IOT device behaviours and dynamical infer risk using a mix of strategies from statistics to full blown AI. The processing will include cloud based security services, that complement the local analytics
Collaborative: the IOT risk is shared across players. A collaborative ecosystem of information sharing is needed to both detect and mitigate risks. CyberStone will define collaborative information sharing protocols, IOT fingerprinting techniques and technical integration layers to make wide scale deployment and impact possible
Why the gateway

Why address the issue at the gateway? For both deep technical and entirely pragmatic purposes securing the IOT endpoint is impossible. The horse has already bolted. The IOT gateway is an essential component of most IOT deployments, but provides a unique management node, to monitor, analyse, and mitigate risk across heterogeneous IOT devices and networks. Equally, any deep IOT security endpoint innovation will require an IOT gateway innovation to be practically deployable

The team

CyberStone is an active collaboration between: NquiringMinds - a leading UK AI and Cyber SME, Cisco - one of the worlds foremost router and gateway suppliers, The Internet of Things Security Foundation - a UK based trade association, with international reach, focusing entirely on IOT security and University of Oxford Cyber Security Centre , one of the UKs leading academic cyber centres of excellence